PASTPAIN: Personal Autobiographical Stories and Their impact on PAIN

Most of us will have to deal with persistent severe pain in our lifetime. When we do, pain can redefine how we see ourselves, our world and our future. Pain can throw us back on our history and affect how we see things going forward. “Can I cope with this?”, “What are my limits?” and “Will it always be like this?” are common questions at the centre of how people grapple with a life in pain. The answers to these questions can provide a sense of control and bring predictability to a future that might otherwise feel limited and chaotic.
Our personal history – or autobiographical memory – can shape how we answer these questions, but autobiographical memory is rarely researched in chronic pain. To better understand and help people with pain, we can draw on research in common mental health problems such as Depression where advances have helped us understand how our autobiographical memories can influence our wellbeing: personal memories contribute to our sense of who we are and they offer solutions to adversity; they can remind us of better times and of occasions when we have overcome challenges; they shape how we imagine and anticipate possible future events and the optimism we get from such imaginings; and, they can be shared, creating bonds with others and telling them about our need for help. Difficulties recalling autobiographical memories are common across mental health problems and are associated with a worsening of these problems. Improving autobiographical memory improves mental health.
Building on our work in mental health, we propose that how one remembers one’s past and uses it to understand and manage pain is likely to be a core mechanism in the emergence, maintenance and resolution of chronic pain.
Through investigations – with particular attention given to recruiting people who are underrepresented in research but overrepresented in pain clinics (e.g., very elderly, obese, those living in rural communities and the poor) – we will answer several important questions
Q1: How does pain impact our autobiographical memory?
Q2: How does autobiographical memory influence the severity and impact of pain?
Q3: How do other psychological (e.g., attention) and social (e.g., support from others) variables influence the association between autobiographical memory and pain?
Q4: Can enhancing autobiographical memory be used to manage pain?
As so little is known about the role of autobiographical memory within pain, we need to conduct investigations across the entire ‘bench-to-bedside’ spectrum. Accordingly, we will answer these questions in controlled laboratory settings where pain is induced among healthy people (WP1) and out in the world among sufferers of chronic pain by surveying people using their mobile devices throughout their day (WP2). We will then apply and further test this new knowledge by deploying a mobile tool for improving autobiographical memory which has yet to be tested within a pain context (WP3). The validity, feasibility and acceptability of these WPs will be established through concurrent engagement with lived experience experts throughout the lifespan of the project (WP4).
This project will provide the most thorough characterisation of autobiographical memory in pain to-date, filling in a significant missing piece in the psychological puzzle of pain. In doing so, it will contribute to the development of an effective, accessible and low-cost tool for resolving the pain that may affect us all.